Elektraglide gameStream

Cloud gaming provides on-demand streaming of computer games to computers & other
devices through the use of a thin client in which the actual game is stored and executed on the
service provider’s server infrastructure and streamed directly to the consumer’s computer.
This allows access to games without the need of high-end (expensive) hardware as the server
is the system that is carrying out the processing needs.
Initial cloud gaming services are based on video-streaming technologies (capturing the pixels,
encoding and then streaming to the client). Video encoding in real-time is hugely compute
intensive. For real time game streaming this must be done separately for each and every
player and spectator. This requires considerable processing capabilities on the server and
significant bandwidth out of the data centre and into the consumer’s premises. The high
graphics processing requirement necessitates expensive servers (with high-end graphics
processor units – ‘GPUs’) which consume a lot of power to run and for cooling. Thus the
costs of setting up and running these services are considerable; making it very challenging to
build a sustainable business.
Most consumers lack the required dedicated high-speed internet bandwidth to access these
services reliably. Consumers expect high-end games to be lag-free and crystal clear but
currently, the only real solution to overcoming bandwidth limitations on a pure video
streaming-based service is to further compress the outbound video stream; resulting in a
quality of experience that is unacceptable to consumers.
This project, from the CTO behind the hugely successful graphics accelerator/game engine
RenderWare, is concerned with exploring the technical feasibility and commercial potential
for an innovative (patent-pending) technology that could massively improve both the
commercial viability of real-time game streaming and the user experience.